Made in the UK

Unipart Logistics have a cross-sector, nationwide presence in the UK with a portfolio of global blue chip brands it provides logistics and supply chain services for.

'Made in the UK' will conduct a feasibility study and form a proposal to prove the value and benefits of bringing key elements of industries' supply chains back to the UK. Reviewing the concept of 'reshoring' through an innovative lens, as well as identifying further gaps for innovation, it will consider the key components needed for this to make compelling business sense in greater volumes in light of the pandemic.

The benefits of increased reshoring activity in the UK are expected to be, but not limited to:

* Increased investment and employment in the UK
* Reduce CO2 emissions and impact on the environment from supply chains
* Provide more secure and resilient supply chains across the UK
* Improve the capacity for the UK to become more self-sustainable in a post Covid-19 world

The project will focus on the following in parallel:

* Industry wide review of the impact of Covid-19 on supply chains, specifically the differences felt by those supply chains that heavily rely on either 'off' or 'on' shore activity to successfully maintain them
* A study to define which types of components and production processes can be brought back effectively to the UK in greater volumes
* A study on the latest innovations in manufacturing processes, including additive manufacturing and how these could support the 'Made in the UK' vision, specifically within consumer electronics and automotive component manufacture
* Design a solution and compile a proposal, (based on two UK major businesses that currently rely on offshoring to maintain their supply chains) that will meet the needs to effectively reshore some of this activity
* Produce a final report defining best practices and impact of reshoring more supply chain activity for UK businesses, including but not limited to, a cost/benefit evaluation.